The University of Nottingham and Evac+Chair International Limited

To design and develop restraints for transporting neonatal and paediatric patients that are compliant with changing legislation for crashworthiness and embed knowledge and capability in dynamics.